Distributed Lovász Local Lemma

The study of distributed algorithms aims to capture the essence of systems in which multiple networked devices collaborate to complete tasks and solve problems. Since large-scale computing is now dominated by such systems (most notably the Internet, but also, for example, GPU clusters and radio networks), the field is fundamental to understanding which computational tasks are achievable at scale.
Many of the most efficient algorithms for problems are randomised, and so results in probability theory are heavily utilised in their analysis. One particular problem when analysing randomised distributed algorithms in relatively sparse networks is that algorithms can succeed locally with reasonably good probability, but not with high probability over the entire network, meaning that we expect the algorithms to fail in some network regions. This is particularly the case in networks whose maximum or average degree is much smaller than their overall size, which is often the case for large real-world networks, e.g. those modelled as scale-free networks.
In these situations the Lovász Local Lemma (LLL), a classic result in probability theory, can be used to show that global success is possible. Furthermore, distributed algorithms for the constructive LLL can find such successful outputs, essentially "fixing" algorithms for other problems by amplifying their success probability. The LLL therefore plays a key role in distributed complexity.
However, the complexity of the distributed LLL itself remains far from settled, with a substantial gap between upper and lower bounds. The aim of this project is to close this gap, and provide improved distributed algorithms for the LLL. The long-term impact goal is to improve the speed, efficiency, and economy of solving large-scale problems on networks such as the Internet.
Main Question: Do faster distributed algorithms exist for the Lovász Local Lemma?
To address this question, the PI would leverage insights gained during recent work on the distributed LLL (published at ACM SODA 2023), as well as extending existing approaches (such as analysing in more depth the structure of the "witness trees" employed in Moser and Tardos's celebrated analysis, work which won the 2020 Gödel Prize).
An improved distributed LLL result would have substantial implications to other problems and models, and would lead to many avenues for improving results in applications and special cases, such as graph coloring problems, routing, and scheduling.
Upon answering this question, the project would then aim to explore potential applications within and beyond distributed computing.
Extension Questions:
1) For which applications of the LLL can we find improved algorithms?
2) Can our methods provide new insight into other models and paradigms, such as Massively Parallel Computation?
Ultimately, this project will provide new understanding of distributed and parallel complexity, underpinning what is possible to efficiently compute over large-scale networks. It has the potential to improve the speed and economy of a wide array of distributed tasks such as routing and resource allocation over the Internet.